Chittagong, Makerere, and York Application for Follow-on Funding

This FoF proposal builds on two University of York research streams: a network grant, 'Creative Activism, Art and Development Alternatives' (AHRC/GCRF, AH/P006078/1), and an internal research strand on 'Political Forms' (Centre for Modern Studies). This work has developed a strong network of activists, artists and researchers in Bangladesh and Uganda; theoretical insights into the ways development alternatives and political ideas are revealed and contested in cultural forms; and methodological innovations in participatory arts practice and models for engaging artists in development work.

The current proposal builds on the unexpected success, in the Creative Activism project, of street happenings/performances, public screenings and arts-based workshops for generating open discussion among diverse audiences on political issues and alternative approaches to development. A theory of change emerging from this work suggests that the arts can make space for critical thinking and exploration of political issues and alternative approaches to development in a way that somewhat mitigates the high levels of risk often associated with direct political speech, and contributes to building active citizenship and enhancing development outcomes. As such it aids in meeting the challenge spelt out in the Sustainable Development Goal (SDG) 16.7 on the need for responsible, inclusive, participatory and representative decision-making.

This proposal involves collaboration with the development organisation ActionAid and LMIC-based cultural organisations. Workshops supported by the AHRC/GCRF award and subsequent discussions revealed a strong local desire to take collaboration with artists and researchers in new directions and test methodological innovations in the research with new audiences. We have worked closely with partners in developing this proposal to create a theory of change, shape activities, and highlight the following priorities:

1) To further dissemination of the project's methodological innovations, and to test the methods with grassroots organisations and community groups.
2) To build on a commitment from the ActionAid training centre TCDC (Arusha, Tanzania) to integrate creative pedagogies in its new training programme and to run an artist-in-residence scheme.
3) To test ideas emerging from the research, specifically relating to the impact of arts-based interventions such as residencies and public happenings.
4) To support requests for training and advice on establishment of archives of art and politics in both Makerere and Chittagong.
5) To extend the reach of the project to audiences/users who do not speak fluent English, running events in Bangla and local languages in Uganda.

To deliver on these priorities activities include support for the establishment of two interactive public archives; a cross-cultural creative labs initiative supporting artist exchanges; and local creative labs initiatives in Chittagong and Uganda. We will also adapt and test the innovative arts-based methodologies developed in the Creative Activism project in ActionAid local rights programmes, in collaboration with ActionAid's training centre (TCDC) in Arusha, Tanzania. Public engagement includes two public, interactive street art happenings - in Chittagong and Kampala. Dissemination will target relevant websites and toolkits, including revised versions of the ActionAid human rights-based approach handbook and the ActionAid web-based networked toolbox. This dissemination will reach the development sector beyond those involved in this project.

These activities will produce a rich variety of outputs, including two funding proposals for archive development; two street art happenings; documentation of activities and process of collaboration; and a training programme and embeddable digital resources on using innovative arts-based methodologies with communities and activists.

Potential impact
Close collaboration with ActionAid and national-level partners, activists and artists will provide the following routes to impact:

1) National-level impact: Consolidation of collaboration between artistic and activist communities in Bangladesh and Uganda and extension of the network beyond middle-class, English-speaking colleagues, resulting in national-level impact on development debates, and active citizenship.

2) Public impact: Richer understanding of how art can be experienced by the public in Uganda and Bangladesh, and hence how arts-based interventions can enhance development debates and outcomes through public engagement.

3) Organisational impact: Greater sophistication in cultural dimensions of ActionAid activism and community-level interventions. This will be done through proof of concept interventions and the creation and dissemination of materials for internal dissemination e.g. toolkits, human rights-based approach handbook.

4) Sectoral impact: More sophisticated use of participatory arts-based methodologies with a critical edge among development practitioners, both in community-level interventions and in activist training as a result of accessing training and ActionAid's broader influence on the sector.

These pathways indicate both the new audiences which will benefit from this follow-on funding, and how they will benefit. Cross-cultural artistic production will be brought into bustling public spaces, reaching residents of Chittagong and Kampala who don't usually have access to such work; while local creative labs in Chittagong and Kampala will allow groups usually excluded from artistic and development debates to work directly with practising artists on development-related issues. Grassroots community and activist groups will benefit from the project's transformative power and methodological innovations. Development practitioners and activists beyond extant partner organisations will benefit from digital resources embedded in popular websites and from training at ActionAid's TCDC (which caters for practitioners and activists across the world). Students, activists, researchers and interested members of the public will benefit from being able to use the interactive digital resources.